Energy Innovation Voucher

MOF Technologies will perform a economic and environmental evaluation of it's novel manufacturing technique, in partnership with a chemical engineering consultancy. Our technique promises lower-cost and cleaner synthesis of metal organic framework (MOF) nano-materials, which have a number of clean energy applications, including carbon capture and natural gas storage.